York St John University and Raft Solutions Limited KTP 22_23 R4

To produce a decision support system for farmers and vets that will use data from, and related to, individual animals (or the herd) to provide animal welfare information. Such evidence-based information will help in making optimised and timely and decisions related to animal health and output.